University of Essex and Wilkin & Sons Limited

To increase productivity by preventing contagious plant diseases such as botrytis, increasing crop yields. Taking data from drone surveys using novel IoT approaches, a system will be developed to detect and predict disease outbreaks using spectral analysis, image processing and machine learning.